PUREFINISH

Nyobolt Ltd is bringing an ultra-fast charging battery technology to the market, providing a solution to critical unmet needs in the automotive sector and beyond. Providing significant advantages over the current state-of-the-art, this innovative battery can reduce vehicle charging from hours to minutes, with long cycle life and improved safety providing high user confidence.

The company was founded by Professor Clare Grey and Dr Sai Shivareddy in 2019 and draws on a decade of research on new battery materials within Clare's group at the University of Cambridge. Together with project partner Koura, a global leader in fluorinated materials and technology with extensive production expertise, within this project, Nyobolt seeks to complete pilot testing to validate the production scale-up of cells ahead of entering large-scale series manufacturing.